Overcoming Barriers to University Education in South Africa

This research will inform equitable language policy and practice in university education in South Africa. 'Overcoming Barriers to University Education in South Africa' is a collaboration between researchers at the University of Cape Town, University of Birmingham, and Universities South Africa, a non-profit organisation representing South Africa's public universities. The research project, funded by Arts and Humanities Research Council as part of the Global Challenges Research Fund, will generate new knowledge to inform the implementation of multilingual policy for teaching and learning in universities in South Africa. Benefits of the project will be increased access to, and success in, higher education for currently disenfranchised sections of society in South Africa. The project builds on and extends existing research by project researchers into translanguaging as pedagogy and multilingualism in society.

Potential impact
The primary beneficiaries of the research project will be existing students in higher education in South Africa, students planning to enter higher education, and future generations of students in higher education. Secondary beneficiaries will be children and young people in schools, as school teachers graduate from teacher education programmes with new knowledge and skills. Benefits of the project will be increased access to, and success in, higher education for currently disenfranchised sections of society in South Africa. Future generations of students will benefit from the implementation of language policy which is appropriate for their needs and linguistic backgrounds.

The impacts of the research project will be achieved through integrated collaboration with Universities South Africa (USAf), a representative body of South Africa's public universities that promotes an inclusive, responsive and equitable national system of higher education. Impact of the partnership work will be the generation and application of new knowledge to support the implementation of language policy in universities in South Africa. Benefits will also include the development of practical strategy for sustainable progress in implementing language policy.

Impacts of the research project will include lecturers' enhanced expertise and knowledge in translanguaging as pedagogy. This impact will be assured through a programme of workshops in four regions of South Africa. The workshops will extend the knowledge and skills of university lecturers, and will focus on the practical implementation of multilingual language policy in higher education. Impact on policy and practice in universities in South Africa will be facilitated through a round table event with invited higher education policy makers.